Enabling the Development and Application of Artificial Intelligence in the NHS

THE PROMISE OF AI IN HEALTHCARE
Artificial intelligence (AI) is a field of study which tries to get computers to behave in ways we would consider intelligent if those same behaviours were exhibited by humans - for example, the replication of human cognitive skills such as problem solving. But AI has huge potential beyond the mimicking of human behaviours - it is a fundamental technology that can allow meaningful processing of data beyond the comprehension of the human brain. The promise of AI for healthcare is thus clear - it could allow every diagnosis and treatment to be personalized on the basis of all known information about a patient, incorporating lessons from collective experience. By streamlining workflows, providing automated diagnosis of routine, non-serious conditions, and by allowing liberation from keyboards, AI could ultimately provide healthcare professionals the "gift of time" - the dedicated time really required to provide the best possible care for patients.

OBJECTIVE
Much of the exceptional recent progress in the application of AI to healthcare has come in the diagnosis of eye disease. This includes work that I initiated and led - the collaboration between Moorfields Eye Hospital and Google DeepMind to apply AI to retinal diseases such as age-related macular degeneration (AMD). My fundamental objective in this fellowship will be to drive the development and application of AI on the NHS using ophthalmology as a model. By emphasizing a central role for patients, and a thoughtful approach to use of their data, this fellowship will provide experience that can be shared with other medical specialties, helping the NHS become a world leader in AI.

TRAINING AND DEVELOPMENT
This fellowship will allow me to become a world leader in the application of AI to healthcare, developing the leadership and technical skills to lead a diverse and multi-disciplinary research group, establish collaborations, and drive innovation.

CASE FOR SUPPORT
The infrastructure component will focus on development of an ophthalmic bioresource that can be used to build AI systems and to evaluate their clinical performance. Using this, I will lead novel approaches to educating patients about how their data is used to develop AI systems.

The research component will begin by investigating the feasibility in healthcare of "AI that can build AI" - recently developed platforms that can allow healthcare professionals without any computer programming experience to explore AI. It will next focus on developing novel AI systems that can provide more individualized treatment of retinal diseases like AMD, can enhance and transform ophthalmic images to allow better diagnosis, and which can generate "imitation" ophthalmic images indistinguishable from real versions. Finally, the research component will focus on links between the eye and the rest of the body, using AI in an attempt to predict the future development of diseases such as Alzheimer's, stroke, and heart attack.

Finally, in years 5-7 of the fellowship, I plan to focus more on the practical implementation of AI systems in patient care pathways in the NHS and around the world.

POTENTIAL APPLICATIONS AND BENEFITS
This fellowship will benefit the academic community and industry by greatly facilitating the development of AI systems for ophthalmology. Through the creation of benchmark datasets, it will assist regulators to ensure the safety and effectiveness of AI systems before they are implemented in the real world. Most importantly, these systems will ultimately provide direct benefits for patients with better diagnosis and treatment of eye disease. The NHS will also benefit by allowing hospital eye services to become both more efficient and less expensive. Finally, this fellowship will benefit the public and policy makers by developing and disseminating best practice regarding the use of patient data in AI, as well as allowing them to visualize and contextualize its use.

Potential impact
IMPACT ON PATIENTS AND THE NHS

Better diagnosis: WP4 will use generative adversarial networks (GANs) to transform standard retinal photographs. With GAN-generated fundus autofluorescence images, it will be possible to diagnose and monitor conditions such as "dry" age-related macular degeneration (AMD) and inherited retinal dystrophies, without the need for this expensive imaging equipment. With GAN-generated fluorescein angiographic images, it will be possible to diagnose conditions such as uveitis without the risks of a contrast agent injection.

Better prediction: WP5 use AI to identify retinal biomarkers of dementia and cardiovascular disease and thus create clinical prediction tools. Given that only 30% of the UK population took advantage of the NHS Health Check for cardiovascular morbidity in 2012, while nearly half of those >40 had an eye test, AI has the potential to provide for earlier diagnosis and treatment of these conditions.

Better treatment: AMD is the commonest cause of blindness in the UK. In recent years, there has been some success in its treatment: regular injections into the eye of agents that block blood vessel growth and leakage can delay visual loss. However, there is wide variability in the behaviour of this condition which is difficult to predict. WP4 will use AI to optimize and personalize the treatment of this condition, allowing patients to receive fewer ocular injections while maintaining vision.

Better clinical trial recruitment: Recruitment for clinical trials can be challenging. WP3 will demonstrate the proof-of-concept that rapid creation of AI models can be performed by healthcare professionals without technical expertise, and that such models may be used for automated determination of clinical trial eligibility. For example, we will demonstrate an AI model that can be used to flag images from patients with geographic atrophy, the late form of "dry" AMD, facilitating their enrollment into trials.

Better and more cost-efficient care, better patient experience: Perhaps surprisingly, in 2017-2018, outpatient appointments for ophthalmology were more numerous than any other specialty: 7.6 million appointments. As a result, there is huge pressure on the capacity of NHS hospital eye services, and many patients lose sight because of delays in receiving appropriate treatment. The work in Years 5-7 will lead to better care and a better experience for these patients by developing AI-assisted pathways, allowing prioritization of those patients with the most urgent sight-threatening disease and the automated monitoring of those patients with more stable, chronic disease.

IMPACT ON THE PUBLIC AND POLICY MAKERS
Improved engagement and trust: WP2 will develop an approach to the education of patients about the use of their data in AI systems. Given that AI tools will likely become ubiquitous in healthcare in the coming years, this framework could be used in other medical specialties and lead to increased patient engagement and trust. We will co-create success criteria with patients and the public to define this impact - one likely outcome will be the increased confidence of these participants to act as advocates for AI in healthcare with other key stakeholders. To complement this, in WP3 we will use GANs to generate "imitation" retinal images. The use of such images may help address privacy concerns that some patients have about the use of their data to train AI systems.

Better context and control: WP2 will also develop methods so that patients, the public, and policymakers can visualize and contextualize the use of their data in a bioresource. By facilitating opt-outs on a project-specific basis, this will represent a major first step towards patients gaining better control over their own data. This visualization will also allow policy makers to better understand how patient data is being used and what its inherent value for the UK economy is.